RC3: Robust Cognitive Cooperative Communications

According to the Ofcom's Digital Dividend report in 2007, spectrum is limited only because they are seriously underutilised due to rigid and inefficient management. It was reported that over 90% of locations could have around 100MHz spectrum available for other services. These underutilised or unused spectrum holes, also known as white spaces, are mainly due to the interleaved spectrum for the digital TV band. Given the fact that the entire 3G spectrum is only 75MHz, this is an unacceptable wastage. At the same time, however, this gives golden opportunities for mobile operators, broadband service providers and users in the UK to improve the QoE for personal communications using cognitive transmission in the spectrum TV white spaces.

In this context, BT is committed to exploiting the TV spectrum white spaces for providing wireless broadband access for homes in rural areas using cognitive radio (CR) technologies. According to BT, there are 2.75 million customers in rural areas, known as "not-spots" where, as ridiculous as it sounds, have no 3G coverage and Internet service is pretty much limited to dial-up access over residential or business telephone lines. In the "not-spots", the service is less than 2M bps but the TV spectrum white spaces, if utilised properly, can potentially cover more than 25% of the "not-spots" for improved services. The opportunity is that homes in a neighbourhood can share their antennas and signal processing capability to deliver much higher QoE using the spectrum white spaces at no extra cost.

This project takes a novel perspective of enhancing the energy and spectrum efficiencies of wireless communications via user cooperation (e.g., multiple homes cooperation), which offers the possibility to improve the channel by sharing the resources between users. This exceptionally challenging objective has the potential to redefine the architecture of wireless networks, provide a novel system solution for extending the coverage and enhancing the QoE of broadband communications.

In this project, the PI and BT (as the industrial partner) will join force to address the optimisation problem for cognitive cooperation. Our aim is to tackle the fundamental technical challenges specific to a cooperative MIMO channel. For instance, the required optimisation will need to take into account of individual users' requirements, constraints and fairness issues. Also, the proposed cooperative solution is also required to be robust to imperfect channel state information (CSI) and asynchronousity of the cooperating nodes, and be realised in a distributed manner. BT will be a key partner to provide invaluable inputs on the practical level to ensure that the project deliverables are exploitable. The final outcome of the proposed project will be the technologies for self-optimising cooperative antenna systems which can be used to provide broadband coverage for "not-spot" areas over wireless in the TV spectrum white spaces.

Potential impact
The proposed research as a new innovative wireless communications solution based on user cooperation has demonstrable contribution to society and the economy. Impact of our research embraces diverse ways in which research-related knowledge and skills benefit individuals, organisations and nations [e.g., (1) researchers in wireless and broadband communications and other engineering problems dealing with uncertainties, (2) BT, Mobile VCE and other mobile service providers and (3) mobile service and broadband users in difficult environments such as rural areas, emergency situations, localisation and communications in battlefields, and high speed mobile video applications on board public transport, etc.] by fostering global economic performance, and specifically the economic competitiveness of the UK, increasing the effectiveness of public services and enhancing quality of life, health and creative output. In particular, impact of the proposed research can be categorised into:

- Knowledge: Techniques and scientific advances;
- People: Skills;
- Society: Quality of life;
- Economy: Inward investments, products and procedures.

In terms of knowledge, the proposed techniques have a new paradigm shift for providing wireless connectivity in harsh environments. As opposed to raising the transmission power and bandwidth, user cooperation is a whole new approach which is a flexible, yet effective, way to gain spatial diversity benefits that make communications not possible today possible. Also, it will open up a new dimension in designing communications systems where user fairness and distributed intelligence become essential and the scientific advances in this aspect will offer results that can go beyond wireless communications design. For instance, we see that distributed optimisation in the presence of measurement uncertainties which is the central challenge of user cooperation also appears in other engineering problems. The impact on scientific advances therefore will be tremendous.

Also, this project involves so much of curiosity-driven basic research elements as well as immediate industrial relevance. The project therefore will help the RA develop unique skills from understanding, designing to testing and implementing a wireless communication system. The experience and training the RA and the PI will get during this project will be essential for exploiting and commercialising research ideas.

In a longer term, user-cooperation technologies are believed to greatly enhance the quality of life resulting from improved mobile communications services. Because user cooperation is flexible and based on manipulating weaker signals, the gain in link performance will not compromise the network performance due to no increased interference. This makes it a particularly attractive solution for difficult environments such as emergency situations, disaster recovery, localisation and communications in battlefields, and high speed mobile video applications on board public transport, etc..

The industrial partner, BT, is keen to explore the feasibility of using cooperative communications in the spectrum TV white spaces for providing broadband services in rural areas in the UK. Please see the Impact Plan for the planned actions to maximise such impacts for the project.